Sustainable materials derived from biomass

The optimisation of scalable chitin and silica extraction from agro-industrial waste is
a key first step toward bringing chitin and chitosan-based composite materials to
market. This will help address the issue of limited crude oil sources and unrecycled
plastics at the end of life. It could also potentially promote grass and mushroom
cultivation, which could aid biodiversity and contribute to the carbon sink. The
development of bio-based composite materials for the automotive industry is
paramount to reducing its dependence on fossil fuel-derived plastics and carbon
emissions.